Development of Freeze Drying Process

WiltonBio manufacture and retail a rapid portable test for toxic chemicals in the environment (soil, water etc). One component of this test kit requires specialised storage conditions to preserve the activity of the biosensor reagent. This proposal aims to devise a set of conditions to manufacture this reagent using a freeze-drying process such that it may be transported and stored at ambient temperatures and so that the test kits has an improved and longer shelf-life.